Ground-breaking sustainable pet food manufacture in the UK

Some Grub will develop a game-changing range of planet-friendly cold-pressed pet food, made in the UK, utilising local manufacturing expertise.

Our new UK-made product range will tackle pet food's huge environmental impact by creating new genuinely healthy, sustainable options for all dog owners. It will also provide a viable insect-based alternative to feeding raw meat.

Our products will be made with mealworm, a delicious and complete animal protein that has huge untapped potential to help combat the climate crisis.

There are few manufacturing materials that can promise such game-changing sustainability benefits as mealworms. They use up c.96% less land, water and CO2 than beef - the most common protein found in dog food.

This project will be a major step forward in creating a truly circular economy in the UK.